Dual Wall Turbine Technology Development (DualWallTurb)

The next generation of Large Civil turbofans will feature higher bypass ratios and LeanBurn Combustion
technology to improve propulsive efficiency and hence reduce fuel-burn, CO2 and NOx emissions. They are
likely to be driven by a geared LP system, as per the Rolls-Royce UltraFan™ engine concept. Key enablers for
this overall engine concept are hotter, smaller and durable core turbine technologies. DualWallTurb will
address this requirement by developing novel design and manufacturing technologies for high temperature
materials towards advanced levels of technology readiness (MCRL4/TRL4), thereby enabling a step change in
cooling flow reductions in the High Pressure Turbine (HPT). The project will achieve this by bringing together
existing and further advancing UK based know how on manufacturing, advanced design knowledge as well as
the UK based research infrastructure whilst focusing on the fastest possible technology delivery in support of
upcoming engine programmes. As a result a strategic key design and manufacturing capability will be
developed in the UK and secured for future exploitation in the UK.